University of Nottingham and Transformers & Rectifiers Limited KTP 22_23 R4

To design, develop and test bi-directional power converters for the electrical energy networks of the future, providing entry into the burgeoning green energy sector.